Thin-ply nano carbon composite diaphragm, compression driver project

Enigma Audio Group Ltd has been undertaking research to develop a comprehensive suite of products. These will be used in many different applications, including concert halls, theatres, studios and consumer HiFi.

One of the most exciting projects we have been working on is the development of a range of compression drivers.

We have already developed proprietary magnet technology, along with redefining phase plug geometry.

To complete the project, we will develop a new-age nanocarbon composite material for the dome. The funding will accelerate this development and create at least one prototype. Post-project we will bring three products to market; a medium and large compression driver, along with a stand-alone diaphragm assembly to upgrade a legacy product.